Bioreactor and Thiel Cadaver-based Feasibility Evaluations of a Novel Magnesium Wireform Bioresorbable Vascular Scaffold

"S-Bahn Medical is a medical device company based in Glasgow, Scotland who are developing a Bioresorbable Vascular Scaffold (BVS) or resorbable stent for the treatment of atherosclerosis. Atherosclerosis occurs due to the accumulation of plaque in an artery causing it to narrow and reduce blood flow to and from the heart. This condition is commonly referred to as Cardiovascular Disease (CVD).

Since the 1980's such narrowing of vessel lumen has been treatable by minimally invasive, catheter based medical device technologies that expand the narrowed vessel lumen to its native diameter. Over time these methods have developed significantly in their effectiveness to treat arteriosclerosis through new stent developments. S-Bahn Medical's current BVS is the next step in improving these treatments. Unlike conventional stents, bioresorbable vascular scaffolds (BVS) will dissolve in the body after initially providing the needed mechanical support to the expanded vessel. Conventional stents cannot resorb, and over time can become detrimental to patient health. In recent years there has been some success and development in this emerging technology. However, some key issues in these BVS designs have limited their effectiveness to treat patients compared to conventional non-resorbable stents. S-Bahn Medical's concept BVS, address these design limitations to improve overall treatment of Cardiovascular Disease in the UK and across the world.

With the Innovate UK funding, S-Bahn Medical will carry out their first in vitro and cadaver studies of their device in collaboration with the Golden Jubilee National Hospital."